Interrogation and modulation of epigenetic mechanisms in ageing B cell development

Theme: Bioscience for Health

Impairment of B cell development is a major cause of frailty in the elderly. This includes reduced B cell numbers and reduced antibody repertoire diversity, which together result in poor response to infection and reduced vaccine efficacy, and enormous cost to the NHS. This project combines the expertise of Dr Anne Corcoran, and Dr David Tough at GSK to investigate how B lymphocyte development and function is regulated by histone modifications, and how alterations therein contribute to impaired B cell function in ageing. GSK is the world leader in design of inhibitors of histone modifying enzymes and epigenetic reader proteins, including BET domain Brd family, Jarid and JMJD, ezh2 and G9a, with widespread anti-cancer and anti-inflammatory applications. These inhibitors will identify the effects of altering chromatin and transcriptional regulation in B cells, and test the potential to restore function.

Aims
- Genome-wide - To identify alterations in histone modifications that may underpin altered gene expression in ageing, and to modulate these with GSK inhibitors.
- Immunoglobulin loci - To determine which components of the two chromatin states are dysregulated in ageing and to modulate these to restore Igh repertoire.

This project will contribute to the BBSRC Strategic Research Priority, Bioscience underpinning health. In particular it will address the strategic priority of Ageing Research: Lifelong health and wellbeing. It will also contribute to the Data driven biology strategic priority by generating large novel datasets that will drive new hypotheses.